Merchant Intellectualism in the British Imperial Tea Trade during the 19th Century

The production and circulation of knowledge has been demonstrated as being integral in shaping the British Empire during the nineteenth century. However, studies of such imperial knowledge production have thus far centred upon colonial administrators and scientists, with the contributions made by the merchant communities key in shaping the imperial apparatus yet to be pulled to the fore. This research will answer the question of how the intellectual productions of these merchants integrated into the knowledge production processes of empire, and the degree to which merchant communities were key producers and participants in the intellectual landscape that came to underpin the British Empire. Through doing so this research seeks to contribute to our understanding of the role of mercantile actors within the imperial milieu, and, more widely, to challenge who is centred when we ask questions regarding intellectualism.

This research will endeavour to do this through an examination of the intellectual lives of British tea merchants working between India and China in the nineteenth century. Tea was a tremendously important commodity for the British empire; as such, the commodity provides a forum through which to analyse questions of scientific, political, and economic intellectual production. Methodologically, this proposal will use a global-microhistorical approach: by placing selected communities into the wider imperial environment, I will be able to provide a nuanced and intimate insight into how the merchant communities operated within the imperial apparatus.

My research will engage critically with imperial history and the history science. Within the former, entries such as those by Christopher Bayly (1996) have established the integral place knowledge processes held in the administrative and colonising processes of empire. In the latter, it will seek to both leverage and dislocate the history of imperial science as, whilst valuable challenges to the presumed division between colonial and local - such as by Kapil Raj (2007) - have worked to bring to the fore the position of those of 'other' statuses within the imperial scientific sphere, the role of the mercantile class in knowledge production is still nascent.

Firstly, my research will examine how merchant communities working within the imperial tea trade were engaged with the process of botanical knowledge production, both in conjunction with, and separate from, the well documented scientific circles at the time. From there my project will analyse the significance of the merchants' broader commercial environments to the creation of this specialised knowledge. This research will develop the work of Anna Winterbottom (2015), Guido Van Meersbergen (2022), and Andrew Liu (2020), by examining how these merchant communities' scientific developments integrated into their professional and intellectual engagements with capitalism. Finally, I will assess how these merchant communities considered and leveraged this botanical-capital expertise to augment their political positions within the imperial architecture. Engaging with the work of Song-Chuan Chen (2017) and Hao Gao (2019) on merchant political agency, my aim would be to illustrate the wider functions that such merchant intellectualism and knowledge production held in shaping the British Empire.

In summation, this project will examine the intellectual lives of those merchant communities working in the British imperial trade during the nineteenth century between Britain and India. It will consider these merchants beyond their titular bounds and instead examine them as integral figures within the imperial intellectual milieu of the nineteenth century, challenging the centre of inquiry when we ask questions on intellectualism and broadening the role of mercantile actors within the British Empire.